ClariSea - Feasibility of Ion-Exchange for Clarification and Pigment Management for Seaweed Polymer Extracts

The **ClariSea** project will explore a new method to make seaweed-based materials clearer, cleaner, and more consistent for use in packaging and dissolvable films.

Seaweed polymers are a promising alternative to plastics such as polyvinyl alcohol (PVOH), offering full biodegradability and a far lower carbon footprint. However, the natural pigments and coloured compounds found in seaweed can make these materials appear yellow or brown, which limits their use in high-value consumer products.

ClariSea aims to solve this by testing solvent-free methods that can selectively remove pigments without damaging the polymer's structure. The approach has never been applied to seaweed materials before and could provide a scalable, low-impact route to producing colour-neutral, plastic-free films.

The two-month feasibility study will generate the data needed to integrate this process into PlantSea's scale-up programme, helping accelerate the shift to sustainable packaging made from seaweed.